Queen Mary University of London and Deregallera Limited

To develop a solution to the problem of prohibitively low energy density of polymer capacitors, which frustrates their integration into high power converters and inhibits progression to an all-electric future.